A multi-channel battery module balancer for safe battery commissioning

Hypermotive are seeking to explore the feasibility of an off-the-shelf, multi-channel battery balancer that is designed to support a wide range of battery chemistries, capacities and voltages, for use within battery manufacturing/assembly and servicing environments.

To accelerate development time and reduce development costs, increasing numbers of electric vehicle manufacturers are using multiple pre-validated battery modules within their battery packs, rather than developing a custom battery pack from individual cells. Connecting multiple modules safely in parallel requires each unit to be at an equal state of charge, and therefore potential (voltage), to avoid high imbalance currents and the associated risk of damage and harm these can present.

This battery balancer will automatically measure, assess and equalise, where required, the potential between battery modules prior to their connection within a pack, ensuring a fast, simple, consistent and safe process of balancing, and significantly reducing the risks and issues associated with high inrush currents. Product uses will include during battery development, vehicle manufacturing, vehicle field service, and battery second-life environments.